Loughborough University and Specialist Lubricants Limited

To allow maximum dispersion if nanoparticles within specialised lubricants, through minimal mechanical manipulation and nil chemical additives, to improve effectiveness and performance.